Ureactor

ITL is a small and rapidly growing R&D focused company whose strategic goals are to develop and

commercialize new and innovative technologies and to see them implemented across many sectors of industry.

We intend to develop a laboratory-scale bio-reactor vessel design which utilizes recent bio-technology

breakthroughs in urea enzyme production to rapidly accelerate and control the production of ammonia (NH3)

from indoor animal waste streams such as pigs, cattle and chickens. The ammonia gas generated from these

waste slurries can be safely extracted and stored for modified diesel engine power generation or sold on the

open market and additionally would detoxify an otherwise hazardous nitrogen containing waste product.

The availability and installation of micro ammonia-fuelled CHP in the form of the UReactor to convert

hazardous waste to useful, zero carbon, low-cost energy would have great social,environmental and economic

benefits for developing countries such as Sub-Saharan Africa and South Asia.